Solution that redefines empowered physiotherapy self-care reducing attendance at NHS services

The COVID pandemic has highlighted the need to provide access to selfcare at the beginning of a patients journey and to facilitate this with remote support. GPEP has redefined muscle and joint selfcare with access to its ever expanding video library, live exercise classes and peer support network. Access to all of GPEPs functionality will also be made available to healthcare providers enabling them to connect with patients through their own content. In order to ensure the GPEP app meets the changing requirements of todays digital selfcare, patients and clinicians are involved at every stage of development from design through to testing.